Birmingham City University and Evac+Chair International Limited P2 KTP 21_22 R4

To embed new product marketing competences and to generate innovative product improvements and new personnel evacuation products.